Extreme Environment Astrophysics: Gamma-ray Astronomy and the Cherenkov Telescope Array

The student will work on science studies relating to active galactic nuclei, dark matter etc. in preparation for CTA (primarily using data from the Fermi Gamma-ray Space Telescope), as well as technical preparation such as telescope calibration using drones, simulations of array performance, the development of new analysis algorithms and the design and testing of instrumentation.